Studies of Neutrino Oscillations with the T2K Project and Preparations for Future Projects

An analysis to extract a physics measurement in neutrino oscillation physics will be applied to data from the T2K project. This experiment has been running since 2011 and will continue to collect data throughout the duration of the studentship. In conjunction with this work, contributions to the preparation stage of a future neutrino oscillation project will be made. This is expected to be in the one of the two areas which the Warwick group is active is: 1) neutrino interaction reconstruction software for the DUNE experiment or 2) near detector physics studies and water Cerenkov detector calibration schemes for the Hyper-K experiment.